University of Southampton and Greyfly Limited KTP 22_23 R1

To enable greater trust and transparency in the machine learning models used for project prediction, through the use of Explainable Artificial Intelligence. The application of XAI in project management has never been done before. To develop a novel process for analysing unstructured project data, to supplement project prediction.